University of Ulster and MSO Cleland Limited

To design sustainable single use board based packaging which is both recyclable and compostable, which will involve developing biodegradable board coatings and films.